Characterisation of the effector ligand recognised by VanS, a key protein triggering resistance to vancomycin

Bacteria possess a wall that forms a barrier around their cells, helping to protect them. Antibiotics that disrupt bacterial cell wall construction, such as vancomycin, are clinically important in the treatment of infectious diseases. However, bacteria can adapt by developing resistance to these antibiotics making them ineffective for treating infections.

Despite some recent progress, relatively little is understood about exactly how bacteria sense an attack on their cell wall by an antibiotic, and how this can then be turned into responses that allow them to survive. We are using a harmless group of bacteria that live in the soil, streptomycetes, as a model system to investigate how this is achieved. Streptomycetes make the majority of antibiotics that we use to treat infectious diseases, and so are the ultimate source of most antibiotic resistance systems. This is because they have to be able to avoid the harmful effects of the antibiotics that they produce.

If we can understand better how these resistance systems work, it may eventually be possible to develop new drugs which are still active but which do not trigger the bacterial resistance mechanisms, consequently outsmarting antibiotic resistance in clinical infections.

Technical abstract
Glycopeptides, including vancomycin, are clinically important in the treatment of infectious diseases, but resistance systems in pathogens have evolved that reduce their effectiveness. Despite significant effort studying the mechanism of vancomycin and other glycopeptide antibiotics resistance over many years, the exact nature of the ligand(s) that activate(s) VanS, a key sensor protein that triggers the expression of genes conferring resistance, is not known. The aim of the proposed work is to use non-pathogenic Streptomyces strains as models to understand the nature of the specific ligand(s) of VanS through genetic and biochemical approaches.
Streptomyces coelicolor is a non-pathogenic, non-glycopeptide producing strain but carries an inducible novel vancomycin resistance system. This strain is an attractive model for studying the mechanisms of sensing and responding to vancomycin and glycopeptide antibiotics as it is genetically the best characterised streptomycete, and many useful biochemical and genetic tools have already been developed for the study of this organism. Streptomyces toyocaensis, a glycopeptide antibiotic A47934 producer, is another attractive model to study. The A47934 resistance genes are associated with the antibiotic biosynthetic cluster, and the DNA sequence of the cluster has been published. Both Streptomyces strains will be used as host systems to help characterise the ligand(s) that activate(s) the VanR/VanS signal transduction systems derived from other glycopeptide resistance clusters from a range of organisms, including pathogenic enterococci. The outcome of this project may provide information which enables us to design new glycopeptide antibiotics that are still active but which are not recognised by the VanS sensor and therefore do not trigger the resistance system, consequently outsmarting glycopeptide resistance in clinical infection.
The work will initially focus on genetic approaches using gene swap experiments, and eventually will extend to structural studies to identify the exact nature of the VanS inducer(s). The objectives of the proposed work are: (i) Characterisation of the inducer(s) for glycopeptide resistance using gene swap experiments: a. Swapping the complete VanR/VanS two-component system; b. Swapping only the VanS sensor domain; c. Individually swapping only VanR or VanS. (ii) Screening vancomycin derivatives for the ability to induce resistance systems. (iii) Construction of a strain constitutively producing cell wall precursors terminating in D-Ala-D-Lac, bypassing the activity of the van genes. (iv) Biochemical and structural characterisation of VanS-ligand interaction.